ReadClear

This project will take my product, Read Clear, to market. Read Clear is an assistive reading aid for people with brain-related visual impairment. Over the 6 months of this innovation award, we'll work on:
- finishing the implementation of a new user interface (which has been designed over the last year).
- create and launch the commercial prototype based on user testing of > 150 users.
- launch the new website (already designed).
- build the legal infrastructure for commercialization and further data collection.
- settle the contracts and ways of working with our commercial partner.